Image-based Digital Testing for Functional Construction Materials

Funded by EPSRC and in partnership with the British Board of Agrément, the UK's major authority for providing product reassurance in the construction industry, this research project will develop new digital testing methods for functional constructional materials with an aim to bring a step-change to product assessment and certification, thereby benefiting the whole construction industry.

Functional construction products (e.g. insulation, damp and sound proofing materials etc.) are the key elements affecting the safety, efficiency, resilience and comfort of assets, and they have been the primary focus of innovation over time. Traditionally, product assessment is based on accelerated proofing tests. For example, to assess the performance of a product against weathering, a test chamber is equipped with heaters, coolers, UV bulbs and water jets to mimic real-life weather, with the product exposed to magnified conditions for a period of 4-24 weeks. The traditional methods of testing is simple, but time-consuming and expensive, thereby not meeting the demand of rapid innovation and market launch.

To address the above real-world challenges, this project takes a novel approach by integrating modelling, data analytics, AI and microscopic imagining technologies into product assessment. Microstructural material characterization based on imagining technologies, physics-based modelling, data analytics, and AI are the key elements for the new approach.

The project student will work as part of a multidisciplinary research team, strongly supported by senior researchers in the team and closely supervised by academic and industrial supervisors. Through the project, the PhD student will receive comprehensive research training all aforementioned areas and develop a unique set of research skills in Engineering (material characterization and engineering simulation) and Computer Science (imaging processing and AI).